Using Mendelian Randomization to Investigate the Effect of Maternal Intrauterine Exposures on Fetal Growth

Babies born too large or small are at higher risk of ill-health. The project requires strong quantitative skills and is based at two world-leading centres, developing expertise in the use of genetic data for determining causal effects of maternal exposures (eg diet, metabolites and hormones) on fetal growth.